The University of Salford and Hilltop Digital Lab Limited KTP 21_22 R5

To develop in collaboration with doctors and patients, a 'Waiting Well' tool to support clinical decision makers to use the best information available to prioritise waiting lists and signpost people to support; addressing the issue of the growing number of people waiting for NHS treatment.